Scale-up of algal omega-3 oil production from whisky co-products.

MiAlgae is a startup that aims produce omega-3 oil supplements for the animal feed industry through a zero waste, low carbon process. Algal blooms are well known evidence of pollution. To prevent this, we have partnered with industry to use their by-products to harness this growth. The omega-3 oils then provide vital, high quality supplements for animal feeds. This is being used to solve a real issue in producing a sustainable and cheap source of omega 3s. In particular, the current production fish farms have to feed their farmed fish, wild caught fish, and those wild caught fish are running out. Our solution has the potential to offer a sustainable alternative at a competitive price.